Demonstrating a quantum network memory node based on photonic integrated diamond devices

Colour centres in diamond offer numerous opportunities in light-matter interfaces with spin-active ground states and optical transitions in the visible spectrum. While there are hundreds of such colour centres formed by one or few atomic impurities embedded in a clean diamond lattice, some of the offer particular advantages in both photon and spin properties. In particular, elements in the group-IV category of the periodic table offer a similar behaviour of a spin-1/2 ground state and a spin-dependent photon generation. The project will focus on a specific colour centre, the tin-vacancy centre offering advantageous optical and spin properties inside nanofabricated diamond-based optoelectronic devices. The resilience against charge noise makes the tin-vacancy centre attractive for nanophotonic integrated circuit implementations. The project will start with understanding the physical properties of these centres when embedded inside such nanofabricated devices but will also tackle the topic of strain-induced control of optical and microwave transitions to reach state-of-the-art control of spin and photon properties. The PhD student will learn experimental techniques such as low-temperature magneto-optical measurements, photoluminescence, microwave control and delivery, single-photon detection in first- and second-order correlation measurements and FPGA programming.